MSSL PATT linked grant

The next two years of research in MSSL's Astrophysics group will use a combination of space and ground based telescopes for studies of accreting binaries, neutron stars, star-forming galaxies, AGN and gamma ray bursts. This proposal is for the continuation of our current PATT linked grant, and requests travel funds to allow group members to travel to PATT and PATT-approved telescopes to conduct these observations.